OSCAR CV: Accelerating the adoption of Machine Learning & Computer Vision in the Sports turf industry

Turf managers at every sports stage (from amateur to elite) lack the resources to sustainably maintain sports fields at the highest standards and have expressed the need for new tools to detect early signs of turf diseases and weeds to support them in their daily activities while keeping the fields in pristine condition.

This project aims at accelerating the development and deployment of a trusted and responsible Machine Learning & Computer Vision solution, OSCAR CV that can detect early signs of turf diseases and weeds, and identify various turf species, from imagery, to benefit the sports turf industry as a whole.

Within this 3-month feasibility study project (phase 1), E-Nano is proposing to develop a proof of concept for OSCAR CV to use as a demonstrator and encourage the building of a large consortium to accelerate the development and deployment of the solution within the sports industry at a later stage (phase 2).

A lightweight and portable version of E-Nano's current lightbox system will be produced (OSCAR CV hardware prototype) that can easily be handled by potential end-users to collect a variety of good-quality turf images from their facilities.

From previous discussions with E-Nano's end-users, it is believed OSCAR CV solution could benefit a large panel of the sports industry value chain, from turf farms, seeds and turf management solution suppliers to sports organisations/venues (football, golf, horse racing, tennis) and agronomic consultants.